Wind Power and Psychoacoustics in the Metaverse

This research project will investigate the impact of wind power projects, making use of soundscape techniques, acoustic and psychoacoustic metrics. This proposal aims to make use of the metaverse, digital twinning techniques, and emerging digital technologies to tackle the acoustic challenges and the environmental and health concerns associated with wind power projects. This project would make use of acoustic modelling, audio engineering techniques, programming for XR technologies, psychoacoustic evaluation and perceptual testing (based on soundscape evaluation methodologies) in order to develop a metaverse base model of proposed wind power projects. The finished product and derivative results would allow these technologies to be utilised in academic and industrial applications.